Leapfrog: Transforming Public Service Consultation by Design

This project will be a collaboration with community partners to co-design and evaluate new approaches to consultation. Consultation, the engagement of communities in public service decision making becoming an increasingly important part of local and regional life, with moves to help communities be more active and connected to their wider environment. This encouragement of ground up activity reflects a groundswell of new community, friends and special interests groups forming across the UK. It is also recognised by national government with legislation such as the Localism Bill (2011) laying out a sweeping agenda for empowering communities, e.g. giving residents the power to instigate local referendums on any local issue.

Public bodies have always been involved in consultation with their communities and there is a strong desire for this to increase in the future and to support communities in playing a larger, more active role in society. This need (and desire) for more consultation coincides in dramatic reductions of Council funding. In the last 3 months one of the public sector partner departments we work with has been reduced from 22 to 4 people. Clearly new consultation practices are needed to accommodate both the opportunity presented by the demand for more consultation and a quite different funding landscape. Leapfrog will help create and evaluate these new models, working initially with test beds in Lancashire and the Highlands and Islands of Scotland and then more broadly across the UK. Lancashire has closely packed overlapping communities that are hard to engage, e.g. with low rates of English literacy. The Highlands and Islands communities are very geographically dispersed and isolated and are strongly motivated to innovate by the hardships they face in terms of communications and access. Working across these two test-beds will stress test our new consultation approaches and help make them more robust when applied in other parts of the UK.

We will develop these new approaches through a process of co-design. This involves collaboration with communities and public sector partners where all parties play an active role in the creative process (Cruickshank et al 2013). Communities will engage in a co-design process that results in a range of new consultation tools that specifically meet their local needs. For us a tool is something that, with skill, can be used to make wonderful, diverse, creative things (just like a real physical tool). In this proposal we are developing tools to help all people create their own amazing consultation processes.

Our consultation tools will be used by communities directly, they will also be exchanged with other communities who will be encouraged to appropriate and adapt these tools to fit their own needs. Tools could be physical, digitally downloaded and printed or entirely digital in nature. We will use these tools to develop toolboxes containing a themed set of tools (e.g. consultation without writing, for groups with low levels of English literacy). We will produce at least 50 of each of the 5 toolboxes we produce. We will seed these toolboxes in at least 80 communities and public sector bodies across the UK.

Underpinning all our actions, from co-design to innovation in local consultation to widely distributed toolboxes will be a series of new evaluation frameworks. These will be used to understand the real value and impact of the new tools. With strong guidance from Gareth Williams, our applied ethicist, these evaluation frameworks will be designed to be unobtrusive but also to examine activities in terms that make sense and are seen as valuable to communities. Rather than evaluation being something that is 'done to' communities this will also be a collaborative, mutually beneficial shared process.

Cruickshank, Coupe and Hennessy, 'Co-Design: Fundamental Issues And Guidelines For Designers: Beyond the Castle Case Study', Swedish Design Research Journal no 2, 2013. page 4

Potential impact
In the Pathways to Impact document we identify 5 key types of impact and how the actions within the project will achieve these impacts. Here we expand on the definition and explanation of these impacts.

i1) To transform our public sector partners` ability to co-design, consult and engage with communities. This will be manifest in new tools, approaches and practices but will be driven by a change in culture of how these institutions think about engagement: Public services need to do more and more effective consultation with diminishing resources. We will help our partners to transform their consultation and engagement practices. We will do this through the collaborative creation of new tools with a focus on hard to reach groups such as teenagers and the socially disengaged. The use of these tools will be complimented by helping partners develop the skills to use the tools in their own, creative ways. These skills and successful new consultation activities will start to build a culture of innovation and peer-to-peer exchange within the council and other public sector partners.

i2) To have a material economic benefit for public sector participants by making consultation more effective and reducing the need to employ external consultants: Public services often use external consultants to undertake activity with communities. Inevitably these consultants are costly and somewhat dislocated from the communities they are working with. The aim of the tools and toolboxes designed as part of Leapfrog is to give public sector workers a greater capacity to do more and better consultation themselves and that communities can be much more self sufficient in undertaking their own consultation (see i3). An important result of these new tools is that our public sector partners will have to employ external consultants less often, offering a significant cost saving. On reviewing our plans for Leapfrog, our public sector partners predict that this will result in a saving of over £500,000 over the duration of the project.

i3) To transform the ability of local community partners to organise, form effective groups, to productively 'self consult' and engage more actively and productively with the issues most relevant to them': Our tools will help local communities have a more effective voice. This will help community groups at all stages of maturity. For emerging groups it could be to help a loose collection of people to form into a coherent group with the tools and experience to back up their aspirations with evidence of the strength of feeling in the community (self consultation). For more developed community groups our tools could provide the key to unlocking lottery and heritage funding. Successful applications to these funding sources depends on evidence of a real groundswell of community feeling. Our tools will give community groups the ability to understand and evidence their communities` feelings more effectively and reliably.

i4) Provide a strong impetus for the improvement of consultation, engagement practices and approaches nationally (and internationally): We will enable this through the creation of numerous tools (digital, physical and hybrid) and 5 distinct toolboxes. These will be promoted and freely distributed across the UK to community groups, local authorities and other public services, with active seeding of tools in over 80 groups and an open platform for the free distribution of tools.

i5) To help any group or institution that undertakes consultation activities to understand, evaluate and improve their engagement activities: Good evaluation of engagement and consultation in the private sector is both critically important and rare. The innovative, unobtrusive, creative evaluation frameworks we develop and share will enable any public consultation process to be evaluated more effectively.